Understanding the social impacts of coronavirus under different health restrictions: Longitudinal analysis using the ONS OPN Covid-19 survey

Data from the 'Coronavirus and the Social Impacts on Great Britain' survey are used to assess social impacts as the COVID-19 crisis deepens. This project reports on the social impacts of the coronavirus pandemic on people's health and subjective wellbeing (SWB) in Great Britain; reports on the public understanding of information about the coronavirus, along with people's behavioural responses and actions to prevent disease spread; reports on how individuals, families and communities are coping and managing risks, considering behavioural impacts and lifestyle changes and how people are building resilience during the pandemic and the social impacts under different conditions and governmental restrictions. The study adopts a longitudinal approach to social impacts by merging survey data covering the period March 2020 to September 2021. This provides a combined sample size of c.70,000 respondents, with sufficient statistical power to support a detailed subnational level analysis. This policy-orientated research is made possible thanks to the new Coronavirus and social impacts survey that has been in continual operation since March 2020. The data from this survey is made available to accredited researchers by the UK Office for National Statistics.